AeroMC – Aerospace Manufacturing Capability for electrical machines

The UK Electrical Power business is the Safran Group's global centre of expertise for manufacturing conventional technology electrical generation, controls and power systems.

The prime innovation is to establish this UK facility as the equivalent global centre of expertise, for eVTOL and Hybrid Propulsion on new technology aircraft.

Safran will collaborate for the first time with industrial and academic experts from The Manufacturing Technology Centre and Warwick Manufacturing Group to invest in new research technologies.

The research outputs of this manufacturing research project will provide UK industry with additional and more robust routes to market for future products.